The University of Sheffield And Mechan Limited

To embed novel real-time wave/heave compensation technology and state-of-the-art engineering skills that will enable the development of heavy lifting equipment for the off-shore market.